Modular Additive Manufacturing for Next-generation Hydrogen Storage

Compact hydrogen storage is a major challenge for hydrogen powered vehicles, with current state-of-the-art storage vessels being too large and operating at dangerously high pressures. Solid state metal hydrides (MH) can store large quantities of hydrogen in much smaller volumes and at lower pressure. However, MH stores have not made it to market because suitable vessels have not yet been developed. This project will investigate the design and manufacture of a new type of compact MH storage vessel - the Type S vessel. It will perform multiple functions, including heat management (due to exothermic and endothermic charging and discharging cycles), and MH bed breathing (due to MH expansion and contraction whilst cycling). To address these requirements, the project will use metal additive manufacturing (AM) in an entirely new way, using individual latticed sub-components, or modules, which are joined together to create the vessel interior. By the end of the project, the student will have successfully demonstrated this new design and manufacturing approach for MH storage applications. The student will investigate this modular manufacturing approach with a combination of AM processing and metrology, numerical modelling (e.g., finite element analysis), and component-level testing (e.g., microstructure analysis, joint strength and leak testing). They will gain a broad set of skills and knowledge relevant to modern design and analysis techniques, as well as manufacturing and materials science.

Potential impact
The RI self-assessment of an individual's research projects will mean that the cohort have a high degree of understanding of the potential beneficial impact from their research on the economy, society and the environment. This then places the cohort as the best ambassadors for the CDT, hence most pathways to impact are through the students, facilitated by the CDT.

Industrial impact of this CDT is in working closely together with key industry players across the hydrogen sector, including through co-supervision, mentoring of doctoral students and industry involvement in CDT events. Our industrial stakeholders include those working on hydrogen production (ITM Power, Hydrogen Green Power, Pure Energy) and distribution (Northern Gas, Cadent), storage (Luxfer, Haydale, Far UK), safety (HSL, Shell, ITM Power), low carbon transport (Ulemco, Arcola Energy), heat and power (Bosch, Northern Gas).

Policy impact of the CDT research and other activities will occur through cohort interactions with local authorities (Nottingham City Council) and LEPs (LLEP, D2N2) through the CDT workshops and conference. A CDT in Parliament day will be facilitated by UKHFCA (who have experience in lobbying the government on behalf of their members) and enable the cohort to visit the Parliamentary Office for Science and Technology (POST), BEIS and to meet with local MPs. Through understanding the importance of evidence gathering by Government Departments and the role this has in informing policy, the cohort will be encouraged to take the initiative in submitting evidence to any relevant requests for evidence from POST.

Public impact will be achieved through developing knowledge-supported interest of public in renewable energy in particular the role of hydrogen systems and infrastructure. Special attention will be paid to demonstration of safety solutions to prove that hydrogen is not more or less dangerous compared to other fuels when it is dealt with professionally and systems are engineered properly. The public, who are ultimate beneficiaries of hydrogen technologies, will be engaged through different communication channels and the CDT activities to be aware of our work. We will communicate important conclusions of the CDT research at regional, national, and international events as appropriate.

Socio-economic impact. There are significant socio-economic opportunities, including employment, for hydrogen technologies as the UK moves to low carbon transport, heat and power supply. For the UK to have the opportunity to take an international lead in hydrogen sector we need future innovation leaders. The CDT supported by partners we will create conditions for and exploit the opportunities to maximise socio-economic impact.

Students will be expected in years 3 and 4 to undertake a research visit to an industry partner and/or to undertake a knowledge transfer secondment. It is expected these visits (supported by the CDT) will be a significant benefit to the student's research project through access to industry expertise, exploring the potential impact of their research and will also be a valuable networking experience.